Using cryogenic electron tomography (cryoET) to explore the mycobacterial cell envelope and its interactions with mycobacteriophages

Cryogenic electron tomography (CryoET) is an emerging technique that allows cells to be imaged in 3D in a label-free manner under near-native conditions. It is performed by rotating cryogenically frozen cells in an electron microscope and computationally reconstructing their 3D shape. Here, we will apply cryoET to understand how phages recognise bacteria and begin the process of inserting their genetic payload into these organisms, through the cell envelope. This process is complex as the cell envelope has evolved to act as armour against these attacks.
There is great interest in the application of phages for phage therapy, which is the use of phages as specific killers of infectious bacteria. Phage therapy is an alternative to antibiotic therapy. Given the rapid rise of antibiotic resistance, antibiotic therapy is becoming thwarted by resistant bacteria so alternative approaches are urgently needed. Whilst an old technique, phage therapy has only recently been intensively and rigorously studied; some of the most promising applications have been the use of mycobacteriophages against mycobacteria. This success is exciting as tuberculosis, caused by Mycobacterium tuberculosis, is currently the world's top infectious killer.
We will add phages to different mycobacterial strains before imaging them in the cryogenic electron microscope. Using computational approaches, we will average over many imaged mycobacteria-mycobacteriophage interactions to resolve a molecular-level movie of the attachment and infection process. We will then prepare mutants to test our hypotheses for how the process works, using both phage-attack assays and doing more cryo-ET on the mutants.
We aim to provide fundamental biological information to assist in the design of more effective phages for therapeutic applications. Additionally, mycobacteria and the wider actinobacteria phylum are abundant in many different environments beyond human disease. Therefore, understanding their interactions with phages, a key part of their environment, has implications in soil and marine biology.